Ragweeds in Europe: What makes a successful plant invader?

Due to global trade and travel, more and more species get introduced to new environments and may eventually become invasive. Invasive are the second biggest threat to global biodiversity. This project seeks to better understand the processes that underly successful plant invasions. We will use three Ambrosia species that have been introduced to Europe around the same time but very substantially in their invasion success. Ambrosia plants produce highly allergic pollen which are one of the main causes of hay fever and can substantially reduce crop yields when growing in agricultural field.
Historical herbarium specimens will be used to investigate the invasion history, track changes over time, and infer genomic regions under selection. In addition, the leaf and root metagenome will be explored to infer associations between host and microbial community, and the role of beneficial and pathogenic microbes on invasion success. This hologenomic approach is at the cutting- edge of the field of evolutionary genomics. This project offers the unique opportunity to unravel the genomic and metagenomic basis of invasion that could be applied to other (potentially) invasive species and thus inform prevention and mitigation efforts.